BuildAudIt

The Build**A**ud**I**t project will develop a Proof of Concept (POC) platform for Artificial Intelligence (AI) enabled auditing**,** focused on empowering surveyors/auditors conducting pre-retrofit / demolition (PRA/PDA) audits of existing buildings to do so in a smarter, more efficient way. It will enable the intelligent and seamless combination of existing building data/information (architectural plans, drawing, etc) with data gathered from audits of buildings (point cloud scanning, photos).

This unique innovative development aspires to link up a number of existing data capture technologies (point cloud scanning, visual data capture, natural language capture) and combine this with a combination of existing AI tools, (automatic image recognition, large language models) in order to create data outputs that are greater than the sum of their parts. No other commercial solution links all these aspects in one offering. Build**A**ud**I**t aims to streamline the audit process with an exemplar platform facilitating automatic recording, analysis and summary of existing building data for PRA/PDA's.

The tool will allow for quicker, more accurate identification, quantification and reporting of materials in buildings. It will also mean that a reduced level of experience/skill would be required to complete an audit, enabling an economic, accurate solution to be rolled out nationally. It would help reduce the current cost barriers for organisations wanting to understand their existing building stock ahead of refurbishment for net zero. This would turbo charge the collection of existing building data required for the expansion of building retrofit activities under the UK's 2050 net Zero commitments (to support net-zero targets across 30 million UK residential, public and commercial buildings by 2035), and increase the potential for application of effective circular economic solutions in the UK's existing building stock.

While this tool will be initially addressing a PRA/PDA use case, it has the potential to be adapted for use across all stages of the built environment lifecycle, and applied to many different types of building survey including condition surveys, planned maintenance, sustainability, energy efficiency, fire risk & health and safety. We aim for this tool to eventually be made widely available by licensing it for use by building surveyors/auditors in non-domestic and domestic buildings across the UK and beyond. The importance of surveys/audits of existing building stock in the UK is growing at an increasing pace with the building safety act 2022 adding to demand in what is already a very large emerging market.